Development and deployment of versatile digital platforms for 'omics-based data sharing and analysis

Technical abstract
E-Infrastructure (and in particular, its high-performance computing (HPC) component) has become a primary platform underpinning modern, collaborative science. Following development of high-throughput ‘omics technologies, the community is challenging traditional HPC-heavy domains with their demand for resources, services and capability. Access to HPC resources has typically been limited to expert bioinformaticians and data scientists, with a steep learning curve for anyone outside these fields.

The National Capability in e-Infrastructure (NC3) encompasses the integration and interconnection of computational hardware and software technology, data resources and services, communications protocols and networks, as well as experienced teams and organisational structures required to support modern, internationally leading collaborative research.

EI significantly values the impact of empowering collaborative research via world-class high-performance computing (HPC) technology. As part of our core capability through our HPC Scientific Services for EI we deploy and maintain some of the largest HPC systems for Life Science research in Europe. By having this expertise in HPC, software development and network design we can enable and collaborate with others in the scientific community via the development and deployment of versatile digital platforms for 'omics-based data sharing and discovery.

NC3 will build upon the work in the current National Capability at EI where four e-Infrastructure platforms are being developed to support collaborative data analysis and sharing with national and international user bases:

? Large genome assembly including wheat and other cereals. The SGI UV systems at EI support the software assembly of genomes requiring up to 12 Terabytes of shared RAM in a single system

? CyVerse UK, the first federated node outside the US of the international CyVerse cyberinfrastructure project

? UK-SeeD, a Galaxy-based e-Infrastructure platform developed at EI for the advanced analysis of genotyping data in association with the international CIMMYT Seeds of Discovery project.

? SignaLink, a curated database of intertwined biological pathways integrated with regulatory networks, utilising novel modelling techniques to allow systems-level analysis of major intracellular signalling pathways in model species and human.